The Code Zone Online

The Code Zone was launched 2 years ago as a volunteer led pilot to make a contribution toward the coding skills shortages in the UK. It's an innovative club for children (ages 6 to 14) that increases interest, engagement and skills in coding in a fun and socially engaging way. The clubs offer programming of robots, drones and computer games through delivering fun coding challenges. From the first volunteer led club, The Code Zone formed as a business in 2019 and now has 11 clubs at 4 locations; employs 4 staff (2 FTE) including 2 Code Zone Leaders who support 100 to 120 children a week from a variety of backgrounds.

The vision for the project is to develop The Code Zone Online. This will harnesses the latest digital technologies to develop an innovative and commercially viable model for children centric online clubs that support fun skills development with social interaction. This development will be focussed on coding skills for children, but it will be ultimately transferrable to other children club models in other skill areas.

The funding for Extension to Impact will support commercial activities that will help to increase the impact and speed to market of the The Code Zone Online; Develop partnerships with a few pilot schools to explore an online after-school club model and; develop the current version of The Code Zone online to include gamification features.